Bioinspired robotic cognitive architecture for understanding human actions

This project aims to determine to the extent to which artificial forms of autobiographical memory can be used to improve the performance of industrial human-robot collaboration (HRC). Many forms of action selection indecisions using stationary models of both the task space and the user, meaning they will only consider the current state of human activity and the environment, ignoring any prior sequences of actions that may have taken place. We believe that allowing these systems to adapt their behaviours to historical episodes can facilitate safer and more effective HRC.

The overall scope of this project is divided into three areas of research. The first focuses on research into the effectiveness of different combination sensors in common HRC tasks such as human gesture recognition, or object detection. This will expand on existing research into fields such as computer vision, wearable sensors, machine learning, and gesture recognition. From here, we aim to produce a multimodal sensor array capable of both recognising human actions and specific objects with a high degree of accuracy while facilitating real time perception. The sensors we will investigate will include, but are not limited to, RGB cameras, IMUs, depth sensors, and accelerometers.

The second area concerns the incorporation of systems designed to emulate autobiographical memory with existing methods of action selection and cognitive architecture. The aim of this aspect of the project is to produce a system capable of translating historical episodes into a database, and later retrieving these episodes to aid in action selection. This will expand on existing research in fields such as cognitive architecture, neuroscience, action selection methods, and database structures.

The final area concerns the integration of the systems developed in the previous two areas with an existing robotics platform to evaluate their performance in a real life assembly task. This will allow us to evaluate the performance of these systems in a real world context, as well as assess how well they could be deployed into fields such as industrial HRC.